Leaving a legacy of social justice? Donor perceptions and bequest decisions in UK HEIs.

Aim one: investigate how alumni givers and development professionals understand the role and impact of
their philanthropic contributions to HE and its role in enabling social justice.
Aim two: explore how alumni donors perceive their role in enabling social mobility and how this shapes their
bequest approach and decision.
Research questions:
- Do alumni givers consider the role and impact of their gifts in relation to notions of social justice? If
so, how do they perceive these issues?
- What importance, if any, do alumni givers place on social justice relative to other factors when
deciding to leave a legacy to a HEI?
- What determines the approach and decision to leave a legacy to the institution they attended? Does
an interest in social mobility influence this?
- Can a better understanding of donors' approach to social justice better inform the process of soliciting
and stewarding gifts? And can this better understanding help philanthropy play a more equitable role
in higher education?